Scour Prevention

Scour Prevention plan to commission physical modelling in a test tank in order to refine and optimise its innovative scour prevention mats for use over power cables associated with offshore wind farms.